Authentic Validation

Techniques for determining and verifying country of origin are limited by authentic databases against which to validate and the availability of cross verification techniques. This project will provide tools for determining country of origin of a range of proteins and produce using cross validated analysitical testing methods such as stable isotope ration analysis, trace elements, DNA and pesticide residues. The ultimate objective is to be able to verify the origin of foods, deter fraudsters and protect and add value to consumers, retailers, brand holders such as Fairtrade and ultimately UK agriculture as well as developing UK analytical services to provide industry leading technology.